SmartCareResponse: an AI-driven triage and response solution for the care sector

The Keyholding Company specialise in innovative, tech-driven solutions in the security field such as a Smart Security Platform and Smart Locks and are now bringing their expertise to bear in the care sector, providing much-needed disruption with an affordable, intelligent care response solution. The SmartCareResponse system interacts with AI monitoring hardware and delivers a user-friendly, intuitive, automated interface to deliver alerts to emergency contacts; and most importantly, provides a national network of responders to attend to alerts where necessary, at an affordable monthly subscription cost and call-out fee. This will have enormous benefits across society, relieving pressure on unpaid carers, and on the NHS and ambulance services, and facilitating the elderly to enjoy more independent years without the need for prohibitively expensive domiciliary or residential care.